Protests, Within Mandate Communication and Policy Outcomes

Public protests have been occurring in a variety of countries for a long time, however since the Great Recession, and particularly in the last few years, we have observed an emergence of citizens' protests, such as the "Gilets Jaunes" in France or the "March for Justice" in Romania. These protests have received a significant amount of attention from researchers (see Tarrow (2011) for a review), but most of this research focussed on the causes of protests, or looked at their consequences in non-democratic or weak democracy settings. The goal of my research will be to study how citizen-started protests affect electoral and policy outcomes. This research will thus attempt to use formal theory models to answer the following questions:
How does the possibility of within term accountability mechanisms, such as protests, affect electoral and policy outcomes?
How do protests produce and transmit information between politicians and voters, and how does this affect the policy outcomes?